Agriculture Resilience, Inclusive, and Sustainable Enterprise

The ARISE project is a research project lead by Imperial College London in partnership with the Ecole Polytechnique (Paris), Utrecht University, and the Agricultural Research Centre for International Development (CIRAD). It is structured in five work packages and had a duration of three years. The different areas of research included in the project range from predicting the likelihood of extreme weather events, to assessing weather and agricultural risk to farmers, managing supply chain risk for farmers, demonstrating livelihood impacts for smallholder farmers, and deriving optimum decision-making metrics for all stakeholders allowing to minimize the cost of climate adaptation in agricultural value chains. To achieve the latter, the disciplines represented in the projected ranged from climate dynamics, remote sensing, image recognition, crop modelling, development economics and financial engineering.